National Consortium for Neurotechnology Regulation

Neurotechnology refers to a broad range of devices which can directly record and/or modulate the activity of the nervous system. These devices can either be implanted into the brain or nervous system (invasive) or placed on the surface of the skin (non-invasive). Neurotechnologies have been used, and are in development for, many different purposes, both medical and non-medical. Examples of medical uses include 'Deep Brain Stimulators' or 'Brain-Computer Interfaces' for injuries or diseases that effect movement. An example of a non-medical use is for gaming. Neurotechnologies for all use cases are developing rapidly and have the potential to offer enormous benefit to people. Because of this more must be done to ensure that people who would benefit from such devices have timely and safe access to them.

To achieve the safe, efficient, and ethical translation of neurotechnologies from innovators to the clinic, and public, there is a consensus amongst UK regulators and innovators in academia and industry that new regulatory practices in neurotechnology are needed. In support of this reform, the UK government commissioned a report produced by the Regulatory Horizons Council (RHC) which made recommendations for stakeholders in this area. This proposal is in response to the report. Our network will establish a community of public, academic, government, and industry advisors and act to implement key recommendations from the RHC Neurotechnology Regulation report.